ONCON - Inclusive & Advanced Online Conferencing

ONCON represents innovation and collaboration that is born of crisis; in this case, a global one, COVID 19\. ONCON was imagined as a way to help businesses network and conference online in ways that are closer to real-world situations, where deals are made around coffee pots and inclusive events run smoothly along a timeline. By delivering an online conferencing platform that meets the needs of modern-day conferencing and exceeds the value of attending physical conferences we will decarbonise the events industry and make them an inclusive platform for all.

COVID 19 has shown that engagement in events has actually increased for many training providers and event organisers, due to online events being much more accessible from a travel and convenience perspective. This trend will continue post-COVID, now that the mindset has changed. The biggest issues that event organisers face is that current tools do not provide a seamless single solution to creating, managing, running, collaborating and promoting inclusive events; ONCON does.

ONCON is conceived with intuitive features, such as multi layered-interactive event timelines, it has security built-in, plus innovative audience engagement features and live language and translation integrations meaning accessibility and inclusion form a key part of its foundation. It will integrate transcript in many languages and develop a sign-language engine. In summary; features that will see the online provision of conferencing exceed the physical experience leading to an inclusive society and decarbonisation of an industry that's worth £19B to the UK P.A.

ONCON is designed to make creating, hosting, and collaborating pure online events or mixed live and online events intuitive and much easier than it currently is, whilst offering unique cultural and language benefits which its competitors do not. The future will not be the same when it comes to online events and the current tools aren't up to the job.

Built by a partnership from academia and industry based at an events venue at the heart of innovation, we have a team ready to deliver this vision of the future of conferences; not just in the UK but globally. This is the impact that we seek, a positive one born from the crisis leading to decarbonisation and growth for the UK economy.